RECORDGATE: unlocking the power of medication records to enable every aspect of digital health & care to be joined-up

Prescribed medicines are the most common intervention in healthcare; in the UK, it is the second highest area of NHS spending, after staff costs (PSNC, 2021).

Digital transformation and innovation have become commonplace in health and care, backed by government policy and funding, through initiatives such as Virtual Wards, Digitising Social Care, Healthy Ageing Challenge, among others. However, medicines are an essential but currently absent part of this digitisation. For example, remote patient monitoring platforms position themselves as 'complete' platforms to manage patients remotely, integrating with over 100+ third-party devices -- medicines data, however, is not included. Falls prevention is another growing space using data as as a predictive tool -- here too, medicines data, is not included despite medicines being a leading indicator for falls. Other such examples exist in the care planning space, long-term condition management, and specialist care e.g. cancer.

This gap has arisen because currently these platforms do not have the right data available in a format that they can easily use and draw insights from and are, therefore, reliant on patients manually inputting their information about their medicines -- data, which is often missing, incomplete or inaccurate, reducing its usefulness.

Working in a collaborative approach, this demand-led industrial research project will design, develop, and test a novel, game-changing interoperable medicines insights pipeline and data solution to address this unmet market need -- delivering unprecedented insights/intelligence that can be used to pre-empt medicines-related issues _specific to the patient_.

**In a truly scalable manner, it will allow rich and contextualised medicines insights to be provided for any patient in the UK with an NHS number, opening up a huge market opportunity.**

This project will place medicines at the heart of the ongoing digital transformation of health and care, closing the loop between carers, clinicians, and their patients.